Commercialisation of Quantum Algorithms for Market Making

In this proposed collaboration, UBS UK and QxBranch UK will conduct industrial research on quantum algorithms for foreign exchange trading. These algorithms will optimize market, customer, and forecast factors for market making applications, allowing UBS to deliver more accurate prices and better service to its customers. The unique properties of recently developed quantum algorithms are expected to allow UBS to account for additional variables in pricing than is currently possible in a useful timeframe. This project will apply research demonstrated in academic literature to industrial applications. The resulting algorithms and software will decrease the transaction costs for Fx transactions to all parties.